The 'post-truth' age of populism and the erosion of global constitutionalism.

I propose a qualitative comparative case study focusing on the US, the UK and Europe. The study will be
a large-N sample of the 28 countries of the European Union and the United States and will then
supplement these findings with a focused case study. Firstly, the study will focus on the emerging
characteristics of populism as nationalist, anti-globalisation and pro-state sovereignty. I intend to develop
an analytical framework which highlights these distinctive characteristics and explores how populism has
been interwoven with the ideologies of nationality, anti-globalisation and state sovereignty. Secondly, I
will broadly explore the impact on global constitutionalism today, particularly focusing on the modern
human rights movement which intends to promote and protect international human rights, and
incidentally uphold democracy and the rule of law which can be seen to be facing a crisis internationally.
This exploration and analysis will focus on civil and political rights under the International Covenant on
Civil and Political Rights. Thirdly, I will conduct a closer case study on migrant rights. I will outline antimigrant
rhetoric and policy as a tool for populist, nationalist, and anti-globalisation governments. I will
then conduct a close legal and policy analysis on how populist leaders or governments have rolled back
on migrant rights within the state and the short-term and long-term impact that it has on the migrants
and the state as a whole. I propose a human rights-based approach to this research project which will be
at the intersection of law and international relations.